FIREne: Flame InhibitoR Enabled by graphENE

The FIREne feasibility study will investigate the flame retardant performance of graphene-based coatings patented by FGV Cambridge Nanosystems Ltd in industry-standard fire tests for building components. Collaboration between CNS and researchers from the University of Cambridge's Centre for Natural Material Innovation will optimise the coating for flame retardancy in collaboration with the BRE Centre for Fire Safety Engineering at the University of Edinburgh. In practice, the coating will provide an alternative to conventional intumescent coatings (used as benchmark), which expand with heat and insulate the wood from elevated temperatures.